Technical Feasibility and Market Validation for a Sustainable Business Assurance Platform for Accountancy Firms

"To offer 'theArena17', Beyond Green is starting an ambitious R&D project which will transform the accountancy industry by providing accountants with a trusted sustainable business assurance tool. It will allow them to offer new services to unquoted companies which need holistic business data analysis to improve resource efficiency, comply with energy & carbon reporting and evidence their sustainability credentials against global standards, such as the 17 Sustainable Development Goals. Adding to the accountant's business toolkit and skill set, whilst drawing on their analytical skills, theArena17 will help reduce impacts on jobs from the automation of their core services; automation driven by the growing uptake of cloud-accounting and digital reporting.

This will position the accountancy industry as a leader in social and environmental advice for businesses. The accountancy industry can withstand automation by broadening the scope of their services to business analysis that takes into account shifts in global trends towards transparent indicators of environmental and social performance.

Beyond Green, founded by a Chartered Accountant, is well placed to lead this transformation. We are a certified B Corp business with a track record in business sustainability advice delivered to over 500 unquoted companies with annual identified cost savings of £6m, and 23,100tCO2e, and the delivery of resource efficiency workshops for Accountancy firms and their clients. TheArena17 will allow unquoted companies to understand their sustainability credentials and communicate them to investors/stakeholders. The automation will give all British businesses access to valuable services not widely available."